Parties Parliament and the Brexit Process - General Election 2019

The 2016 referendum vote for Brexit has dominated British politics. The 2019 General election will be the second since the referendum, with Brexit likely to be a primary issue of the campaign. Since the 2017 General Election, the UK has had a minority government which has been unable to secure parliamentary approval for its Brexit policies. During this time, Parliament has not supported the deal negotiated to leave the EU and Parliament has also voted to prevent the UK leaving the EU without a deal. During the 2017-19 Parliament, a key feature which prevented the government's Brexit policies from succeeding has been the formation of new cross-party alliances in the parliamentary chamber, which have scrutinised and challenged the government's Brexit policy.

This project will collect and analyse statements on Brexit and the Brexit process made by candidates from the main parties in England and Wales at the 2019 general election. The project will provide data on Brexit positions of MPs in the 2019- Parliament, adding to the data we have previously collected on the positions of MPs in the 2015-17 and 2017-19 Parliaments. This data can then be used to examine how MPs' positions have changed over over time in relation to Brexit. After the election these data will enable us to examine how the Brexit preferences of MPs influence representation of constituents' views, promotion, rebellion against the party whip and voting in select committees.

The purpose of this project is:

(1) To enhance understanding of how Brexit continues to impact upon UK party politics and Parliament, including divisions within and between parties and the positions and preferences of newly elected MPs

(2) To consider the effect, if any, on Brexit issues that may arise from any informal cross-party arrangements during the election campaign.

(3) To examine how party positions on Brexit have changed since the 2017 General Election.

(4) To identify how the new Parliament may respond to Brexit, taking in to account the MPs elected and whether a new government will be able to deliver its Brexit policies.

(5) By reviewing the statements of candidates, the project will examine how individual candidates and MPs present Brexit issues to their constituents and the extent to which they identify Brexit as being an important issue within their constituency.

(6) By reviewing the statements of candidates on the Brexit process, and especially their views on the successes and failings of the 2017-19 Parliament we will assess the use of populist ('people versus parliament') messages, and tensions between representative and direct democracy which have been identified as a theme of the 2019 General Election.

Potential impact
The research project will, subject to purdah restrictions, have a broad societal impact and will embrace engagement with journalists and the media which will help to raise public awareness of how Brexit was considered as an issue at the 2019 General Election and the possible impact that the composition of the newly elected Parliament may have on the future direction of the Brexit process.

All beneficiaries will benefit from the broad open access dissemination of our findings through the project website and also through research findings and documents being made available through the UK in Changing Europe Programme website.